Track Inspection by Autonomous System (TrakSys)

TrakSys aims to produce high-value, low-cost railway innovations – enhancing large scale, vehicle mounted railway track inspection with localised automated inspection. The innovation lies in creating an autonomous vehicle with state of the art inspection capability to generate more information. Combining this information with position data to form a map of scanned areas, and also linking measurements to locations within those areas will support enhanced value from inspection. This will provide a much richer and more accurate depiction of the condition of track sections. The system makes provision for integration with other information systems within stakeholder organisations to close the loop between inspection and decision making. The approach supports better defect and damage management across the organisation, leading to improved safety for travellers and employees and more efficient, productive rail networks.